Medwyse: Using AI to instantly retrieve COVID-19 knowledge from latest research to aid frontline clinicians

Medwyse is developing an artificial intelligence (AI) based platform to help clinicians find answers to their clinical questions quickly and reliably. Since the outbreak of COVID-19 in early 2020, clinicians, researchers and scientists have been rushing to understand this new disease. Numerous academic publications and guidelines are being published every day and it is difficult for clinicians to keep up with all the new research and guidelines on how to best care for COVID-19 patients and themselves. These resources are released by different publishers, government bodies or medical specialty societies. Clinicians need a single point of access to this information and a much easier and faster way to search through these resources. Our AI platform will ingest peer-reviewed biomedical journal articles and national guidelines and then quickly retrieve the relevant knowledge to answer clinicians' questions. This can help save clinicians' time in keeping up to date with the latest research and guidance and improve the adoption of best practices so clinicians can protect themselves and provide the best care for COVID-19 patients.

We are proposing an independent evaluation of the platform in a clinical setting with our partners to develop the evidence required for the accelerated adoption of the Medwyse platform. The output of the project will be an AI solution that can be fast-tracked to improve information retrieval and adoption of best practice for clinicians.